ENERGYMAN

ENERGYMAN will expand the technical and commercial benefits of Vibration Energy Harvesting by developing novel power management systems that extract significantly more of the available power from both industrial narrow band and rail broadband vibration harvesting. This will be integrated with the development of hybrid energy storage systems that will meet the requirements of many applications that need longer life, wider temperature performance and higher cycle life. Developments will, where relevant, be compatible with draft standards on interchangeability of different types of harvester to promote the general adoption of energy harvesters in a much wider range of applications.